Aston University and Cognition Communications Limited

To develop a novel neuromarketing approach to sales and marketing (NeuroMarketing Toolkit) utilising a combination of technology, psychology and decision science, to deliver more effective marketing campaigns.